Design and Implementation of Swept Beam Antennas for Coverage and Cell-Edge Capacity Enhancement for Next Generation Cellular Networks

Anywhere reliable coverage and sufficient (voice / data) capacity are the main quality of service (QoS) requirements expected from mobile cellular service providers while maintaining an energy efficient network operation. However, it is the capacity issue that has traditionally acquired most of the attention of network operators because providing 100% of land mass coverage is not viable due to economic and business reasons. Furthermore, even in built-up areas, the mobile coverage is often patchy due to due to factors such as path loss, shadowing, and small-scale multipath fading that results in signal attenuations. Although, the coverage can be improved by placing more base station (BS) sites, this has environmental drawbacks in addition to resulting in high CAPEX/OPEX.

The poor coverage is especially pronounced at the geographic boundaries of cells from two different sites, and also between the sectors/cells of the same site due scan loss from antenna bore sight and inter-sector/cell interference based on the same radio frequency operation. This has always been a problematic area for cellular service providers and is referred to as cell-edge problem in mobile cellular literature. Infact, placing more sites in dense urban areas increases the cell-edge or inter-cell interference problem.

Recently, our previous work \[1\] has proposed a novel and a practical method (called Cell Sweeping) to provide uniform network coverage and solve cell-edge problem by electrically sweeping the BS sectors / cells over a part or entire 360 degrees in the azimuth plane (and/or elevation plane) in a manner conceptually similar to a spinning radar. This sweeping of cells enhances the network cell-edge performance significantly by several orders of magnitude, provides uniform distribution of throughput and also results in energy efficient network operation.

In this project, we aim to show case the viability of the concept of cell sweeping at Technology Readiness Level (TRL) 4 - 6 by designing and prototyping antennas that can electrically sweep the antenna radiation patters in azimuth/elevation over a desired range. The antenna porotypes will be validated in the laboratory and also tested on the University of Surrey campus wide outdoor 4G/5G testbed. The prototyping will help analyze the gains of cell-sweeping in real life cellular deployments and will pave the way for further uptake of this technology.

\[1\] R. Borralho, A. Quddus, A. Mohamed, P. Vieira, R. Tafazolli, "Coverage and Data Rate Analysis for a Novel Cell-Sweeping based RAN Deployment", IEEE Trans. Wireless Commun., May 2023\.